Functional regulatory variation in stimulus-responsive myeloid lineage enhancers

we propose an integrated functional genomics approach to i) profile the gene regulatory landscape that underpins the cellular response of macrophages/microglia to immune and environmental stimuli, ii) delineate key cis-regulatory elements that control the priming and/or expression of effector genes in response to stimuli in macrophages and microglial cells, and iii) identify naturally occurring genetic variants in enhancers that control the ability of macrophages and microglia to respond to immune and environmental stimuli.